Hot Chips

Electricity demand from heating could quadruple by 2050 to over 100TWh per year, almost a third of GB's current annual electricity demand.

Hot Chips will demonstrate how data centre surplus heat could reduce the energy demand of district heat (DH) networks and explore how DNOs and data centres can work collaboratively to decarbonise DH networks.

Using water-sourced heat pumps in an ambient loop array, this project will reduce electrical demand and increase system efficiency. Coupled thermal storage will provide thermal flexibility for homes as well as electrical demand flexibility for DNOs.